SAFECORM: Saffron Fungal Evaluation & Corm Rot Management

**Corm rot disease causes major losses in UK saffron, a high value crop grown in field and controlled-environment systems.** Our previous research showed that the causal fungal pathogens often infect saffron corms without obvious external symptoms, meaning that apparently healthy corms can carry and spread disease. Similar problems affect other bulb crops such as Narcissus and onion, making this an important issue for the wider horticultural sector.

**This project will implement two innovative solutions for corm rot on-farm:**

(1) A rapid non-destructive method to detect infected corms will be employed using gas detection technology to identify odours specifically associated with disease. This enables corm health status to be checked before planting, avoiding introduction and spread of disease.

(2) We will adopt environmentally responsible microbial and biocide-based products that reduce disease development in both soil and hydroponic saffron growing systems.

These approaches will provide growers with sustainable disease control strategies for the first time, avoiding use of less desirable chemical fungicides. Combining technology with biological approaches in commercial settings will help saffron growers reduce losses, improve yields and strengthen resilience.

The knowledge and approaches developed will benefit other bulb and indoor-grown crops, supporting more productive and sustainable horticulture across the UK.